DC-DC Converter control board

One of the major challenges facing the adoption of electric vehicles for motorsport is the time and energy required for recharging. Charging vehicles from the electricity grid or generators limits the charging power and, for most race circuits, 25 race vehicles charging at the same time would exceed the electricity supply to the circuit. A solution to this problem is to have a dump battery or fuel cell supply which is capable of very high levels of energy supply and could recharge the vehicle in less than half an hour. In order to manage this energy supply a DC-DC converter is required. This project addresses the issue of the high cost of DC-DC converter by developing a generic electronic control board for a DC-DC converter with the capability of being rapidly programmed for different applications. This will be demonstrated on a high powered DC-DC converter to rapidly charge an electric race vehicle from a dump battery pack.